Fast Charging Points

"Electric hire cars limited was incorporated due to the clear demand for transport which is run on renewable resources. With oil reserves running low, people are keen to preserve fossil fuels hence the increase in production of electric cars. With this growing environmentally friendly culture we have identified the need for a car hire company which specialises in environmentally friendly alternatives. We would like to establish ourselves as the market leader for this type of transport before conventional fuels become so expensive that electric cars become the norm.
As a start up company we are currently relatively small and need to expand our base. More specifically we would like to explore a fast charging points at our showroom. This is particularly important as conventional methods of charging electric cars are extremely slow and could act as a deterrent to our client base.
"